CAVE: Remote Heating Control System for Confined Adults, Vulnerable & Elderly

With the launch of Lot 20 EcoDesign legislation in January 2018 new standards were put in place that not only affected the design of electrical heating appliances but, as a result, have precipitated a new set of challenges for the majority of consumers.

In the drive to improve the energy efficiency of electric heaters, more sophisticated digital control systems have seen widespread introduction. For consumers who are not 'digital savvy' they are now presented with a product they struggle to use as intended, with many subsequently bypassing the very systems designed to improve efficiency and resorting to basic manual control of their appliances. For many users the complicated programming and multiple overrides is even leading to them having no heat at all. Therefore, these energy saving thermostatic controls have caused more anxiety with a majority of users as the energy efficient controls are not being correctly used. Additionally, due to the heaters being left on manual settings, there are many cases of higher energy consumption than needed.

The development of CAVE (Confined Adults, Vulnerable & Elderly), a web-based technology that allows remote monitoring and control, is designed specifically to safeguard this group of individuals. CAVE will be available to all electric heating users. CAVE offers multiple benefits for the consumer to ensure they keep warm efficiently, accessing a service that offers:

1. Remote programming based on their lifestyle and seasonal changes
2. Controlling their heaters to help decrease energy consumption
3. Monitoring of energy use per room which limits wastage
4. Detection of early faults on the system and acts quickly
5. Accelerated diagnostics fault finding
6. Reduction in electric bills by supporting the programming of the smart digital controls
7. Improved social distancing
8. Quick, immediate response with no waiting, no loss of heat

CAVE is designed to provide resilience for the future especially for individuals who may be self-isolating. It enables:

* Social distancing measures
* Fast and immediate response
* Reduced carbon footprint due to remote interactions and enhanced efficiency

CAVE is a simplistic 3 step approach for the consumer:

1. One phone call to a customer support line
2. Automatic synchronisation
3. Remote access begins This supplementary service will provide comfort and well-being to the shielded, vulnerable and elderly so that their thermostatic/heating requirements can be dealt with quickly and remotely.